Market positioning for new anti-counterfeit technology for supply chain and document security management

This project will investigate the market potential of our new anti-counterfeit technology,
which will inform our future business developments plans. The project will identify the most
promising market segments and position within the supply chain where our innovation can be
successfully launched. We will also look into the political and social factors which influence
the uptake of anti-counterfeit technologies, and especially Government policies and legislation
which require the use of track-and-trace and digital serialisation solutions.